Be fit forever... Be Infitiny.

Infitiny has designed a piece of fitness equipment called 'The Sidekick'. A device that will enable the user to build muscle mass and density whilst burning fat and cellulite up to 60% faster than any conventional training method; along with countless other health benefits such as improved blood circulation and bone density, promotion of the immune response and improved recovery, balance and flexibility.